Developing a new and novel spectral energy distribution fitting code

The aim of this project is to develop a new and novel spectral energy distribution fitting code. This code (codenamed: Flexible Spectral Analysis Tool - FSAT) will be designed be able to recover the full probability distribution for a range of physical properties. FSAT will be tested and refined using results from galaxy formation simulations before being applied to a range of observational datasets ranging from a sample low-redshift Extreme Emission Line Sources to publicly available Early Release Science observations from JWST.